Evidence use and argument construction in foreign policy discussions

How are different types of evidence used by experts when they provide foreign policy advice? How are they perceived, interpreted, and acted upon by decision-makers in the foreign policymaking space? These are the core questions I propose to investigate as a doctoral student at Strathclyde University. Through a combination of interviews and document analysis I will identify, reconstruct, and scrutinize the arguments and epistemic warrants employed in policy recommendations, seeking to enhance our understanding of how experts as well as policymakers reason about the validity of different types of evidence. I hold that the insights derived from the proposed research project would constitute a valuable contribution to ongoing discussions around evidence-based policymaking and the role of expert advice in addressing pressing challenges in today's world - by advancing our empirical understanding of the policymaking process (the is) but also, and importantly, by provoking reflection and new considerations for epistemic questions around how policies should be formulated, discussed, and decided upon.